Manchester Metropolitan University and Change Grow Live - AKT4 / 1

To develop an understanding of how to improve support for vulnerable young adults who are aging out of youth mental health services through a tailored, integrated care pathway between mental health and substance use treatment services, thereby preventing the escalation of, and harm from, substance use.